Energy knowledge exchange innovation voucher

We are excited by this success. A grant from the prestigious Technology Strategy Board's innovation voucher scheme reflects their recognition of the potential of Innovatus' technology and the ability of UK companies to be able to innovate. This will enable us to carry out a technology demonstration which otherwise would not be possible without TSB funding.